Covid-19 Tactical Lockdown, ePPE & Contact Tracing

The solution draws on publicly available information and data to analyse activity. By establishing physical human contacts and places frequented such as supermarkets, clubs and workplaces the solution identifies potential risks within an individual's network. Using open source data, publicly available and consented social media information it can traverse a digital network and determine the specific risks to negate the need for mass lockdowns. Currently no solution exists that is able to do this.

A national lockdown policy delays and hinders the re-mobilisation of the economy and as time progresses will become less palatable by the general public. A tactical lockdown approach allows a controlled exit strategy to full economic mobility.

Our extension for impact funding has facilitated key aspects of commercialisation of our proof of concept activity analysis solution. Specifically we have re-engineered our equipment to make it less intrusive in a physical sense but also to make it truly standalone and non reliant on host wifi networks. The benefit of being standalone is that it has removed a potential security risk in terms of the system being compromised via the the host network.